DUNE: Pre-Construction Phase

Potential impact
A major UK capital investment in DUNE will deliver a number of long-term benefits to the UK.

i) Strategic Partnerships
- The capital investment would build a strong UK - US partnership in particle physics, as well as securing the UK's international position. LBNF/DUNE is a very high-profile project in the US and the strategic importance of partnering with the UK is recognised within the highest levels of the US DOE and beyond.
- DUNE offers the possibility to build strong partnerships between UK and developing nations, particularly in Latin America and a GCRF bid is planned.

ii) Industrial Impact/Engagement
- The large APA frames would be produced in UK industry. A potential partner has been identified and is engaged in the current prototyping programme.
- The DAQ electronics boards would be manufactured in UK industry, leveraging the existing connections with industry from ATLAS, CMS and SKA.

iii) Capability Building/Utilisation and Skills Retention
- Utilisation and retention of the existing skill base at the RAL and Daresbury laboratory.
- The provision of high-speed DAQ boards would enable UK universities to retain their world-leading reputation in high-energy physics, building on similar projects for ATLAS and CMS.

iv) Broader Impact
- DUNE is likely to be the next new global particle physics project. Strong UK participation will provide unique and exciting training opportunities for PhD students;
- A project of the scale of LBNF/DUNE and the exciting science that it will generate can play a role in inspiring the next generation young students into STEM subjects.